Trust Evaluation of Advanced Driver-Assistance Systems

Trust in this project is defined as the psychological state of whether drivers believe automated vehicles are reliable, safe, and capable. Undertrust may lead to the rejection of the usage of automated vehicles, while overtrust can result in dangerous complacency. Therefore, achieving appropriate trust is crucial for public acceptance of automated vehicles and transportation safety. However, evaluating drivers' trust poses a significant challenge due to the complexity of the human brain and the inherent uncertainty of driving environments. Additionally, trust level changes dynamically with the interaction of driver and vehicle, making it difficult to capture trust in real-world scenarios. The project aims to objectively evaluate drivers' trust in automated vehicles by investigating facial micro-expressions, brain activities, and driver behaviours. The goal is to calibrate appropriate trust levels to increase public acceptance and adoption of automated vehicles and enhance the efficiency and safety of transportation.